"Can Prose Be Dramatic?": Performance, Spectatorship, and Woolf's Dramatic Prose

Description
Virginia Woolf is viewed principally as a novelist and essayist whose theatrical interests are a footnote to her literary ones, and whose prose is more commonly compared to poetry than to drama. Yet, in a 1927 essay, Woolf posed the possibility of a distinctly dramatic prose form. My research will establish how far Woolf realised this possibility. Drawing on underused archival and historical sources, I will uncover an overlooked history of Woolf's involvement in theatrical activities and combine close-reading with theatrical practice to investigate how far those activities were formative influences upon her prose.
Bloomsbury's theatrical activities and their relevance to Virginia Woolf's oeuvre have been explored in chapters and articles by Penny Farfan and Elizabeth Wright, yet the only extant extended study is Steven Putzel's Virginia Woolf and the Theatre (2012). This study, though, is a historical rather than literary account, offers sparse analysis, and falls short of connecting its findings to Woolf's writings. My approach, by contrast, will be to combine historical research with close-reading and theatrical practice. This approach will bridge the gap between studies of theatrical modernism and studies of literary modernism, as well as the gap between text-based and experience-based methodologies. I will therefore take up Olga Taxidou's assertion in Modernism and Performance (2007) that 'the experiments on the stage and the experiments on the page inform each other' during the modernist period, and will extend existing work on the links between theatrical and literary practice in the twentieth century.
This existing work is instructive but limited by its text-based focus on male and mid-century dramatists. How might Martin Puchner's theory of a modernist anti-theatricalism (Stage Fright: Modernism, Anti-Theatricality, and Drama, 2002) be complicated by a study of Woolf's theatricalism? How could Anthony Paraskeva's narrative of a modernist speech-gesture complex (The Speech-Gesture Complex: Modernism, Theatre, Cinema, 2013) be expanded to include Woolf's extensive writings on the experience of dwelling within a variously performing and spectating body? And how might my close-readings of Woolf's prose be illuminated by staging, performing or reading it aloud with others? I am particularly interested in how the processes of performance and spectatorship may be both theatrical and literary, how they may represent lived and textual experience, and how they may be both embodied and inscribed.
My doctoral project aims to combine theory with practice and aesthetics with politics. My conclusions will be drawn not only from individual archival research, close-readings and responses to recent scholarship, but also from collaborative interviews with theatre practioners, rehearsed readings and stage adaptations. I will reflect on the political as well as the aesthetic implications of my findings. At the heart of theatre lie the acts of bearing witness and of assuming responsibility - or the acts of spectatorship and of performance - and I believe Woolf's development of a dramatic prose form was a response to the increasing political importance of these acts in the early twentieth century.
My proposal is timely, for it coincides and will engage with the theme of the 2020 International Conference on Virginia Woolf, 'Profession and Performance', with Christine Froula and Helen Wussow's forthcoming anthology of Bloomsbury dramas, and with James Moran's forthcoming monograph on theatre and the high-modernists. Through my research into Woolf and her Bloomsbury contemporaries, I hope to recover and present to new audiences a sense of their playfulness, their inventiveness, and their accessibility. This will only become increasingly important as we approach the many centenary celebrations of Woolf's writings to come in the 2020s.